University of Ulster and Axis Bioservices Limited

To develop a system for 3D modelling and measurement of tumours grown on mice/rats via sophisticated image processing algorithms, increasing the accuracy and robustness of measurements; which has the potential to have significant commercial and social impact with global reach.